Eco Power Station

Green Unit pre manufactures the arc-haus, a low carbon modular building, according to Passiv Haus principles. It is seeking TSB financial assistance that will allow it to access further technical research expertise from Oxford Brookes University to improve the building's levels of insulation.